MICA: Investigating the role of the adenosinergic pathway in anti-tumour immune dysfunction in cutaneous squamous cell carcinoma (cSCC)

Cutaneous squamous cell carcinoma (cSCC) is one of the commonest cancers worldwide, with >44,000 diagnosed in the UK annually. Most cSCCs are treated with surgery, but when the cancer is advanced or has spread to other organs (called metastasis) treatment options are limited. Cancers are surrounded by immune cells which play a crucial role in killing the cancer, but these cells are frequently "paralysed" by the cancer, allowing the tumour to progress. Cancer immunotherapies encourage the immune cells to attack cancers, and are revolutionising the treatment of advanced/metastatic cancer. In cSCC, an immunotherapy targeting the PD-1 pathway (Cemiplimab) has been shown to improve survival, but only gives a complete response in around 15% of patients. Therefore, we urgently need to identify new immunotherapy targets to help enhance anti-cancer immune responses in cSCC. Adenosine is a chemical produced in cSCC that can cause immune suppression in cancer. I predict that using treatments designed to block the adenosine pathway will stop adenosine inhibiting the immune cells and boost the immune response in cSCC, leading to a potential new treatment for this cancer. Additionally, I predict that by combining adenosine blockade with anti-PD-1 treatment, it may be possible to enhance the effect of anti-PD1 treatment.

Objective 1: How do treatments blocking the adenosine pathway in cSCC affect anti-cancer immune cell responses?
Using a novel 'tissue slice culture' (TSC) system, I will culture very thin slices of freshly removed, live cSCC with three different adenosine pathway blockers (CD39 inhibitor, anti-CD73 antibody, and an A2AR inhibitor), that block the production or action of adenosine at different positions in the pathway. The effects of these different treatments on cSCC immune cells will be assessed by looking at protein changes, tumour killing and gene-expression levels, the latter using a state-of-the-art approach called single cell transcriptomics. This is a technique that shows which genes are active in each individual cell within the sample, so it tells us how individual cells and groups of immune cells respond. The TSC system has the advantage of investigating the immune cells' behaviour within the tumour environment, while allowing me to focus on how individual subsets of immune cells respond to the different adenosine pathway blockers to determine their individual effects in cSCC.

Objective 2: Does combining adenosine pathway blockers boost the anti-cancer immune response in cSCC more than blocking the adenosine pathway using individual agents?
I will treat cSCC slices (using the TSC system) with all the adenosine blockers together (CD39 inhibitor, anti-CD73 antibody, and an A2AR inhibitor) and compare it with using the treatments separately (as above). I will see how this changes the immune cell activity by looking at the gene expression of key genes, whether the immune cells make certain proteins that are known to increase their anti-cancer effects, and whether the combination of adenosine pathway blockers kills more cancer cells.

Objective 3: Does combining adenosine blockade with anti-PD-1 improve the anti-cancer immune response over that seen with anti-PD-1 alone?
I will combine adenosine pathway blockers with an anti-PD-1 immunotherapy to see if this combination gives a bigger boost to the immune cells than using either approach alone. I will assess the immune responses and cancer cell killing in the same way as outlined in Objective 2.

Future Benefits: The results will enhance our understanding of how the adenosine pathway acts in cSCC and whether combining blockade of this pathway with existing anti-PD-1 immunotherapy may be useful. This will inform the direction of future clinical trials with these agents. In addition, the techniques developed in this project may be useful for future research assessing different immunotherapy combinations for other types of cancers.

Technical abstract
Background
Cutaneous squamous cell carcinoma (cSCC) is one of the commonest cancers worldwide, yet treatments for advanced cSCC are limited, with anti-PD-1 therapy giving complete responses in only 15% of patients. Recent evidence indicates the adenosine pathway contributes to immune dysfunction and poor clinical outcome in cSCC. Investigation of adenosine pathway inhibition in cSCC may lead to improved treatment for aggressive cSCC.

Aims
To delineate the role of the adenosine pathway in dysfunctional cSCC immunity using adenosine pathway blockade, alone and with anti-PD-1, to enhance anti-tumour immunity.

Objectives
1. Establish whether the effects of adenosinergic pathway inhibition in cSCC differ according to the target of blockade (i.e. CD39, CD73, A2AR).
2. Determine whether a combination of adenosinergic pathway antagonists is more effective than single agents at promoting anti-tumour immunity in this cancer.
3. Examine whether boosting anti-tumour immunity via the adenosinergic pathway is augmented by anti-PD1.

Methods
1. Tissue slice culture (TSC) of ex vivo human cSCC will be performed separately with a CD39 inhibitor, anti-CD73 antibody, and an A2AR inhibitor. 10x single-cell RNA sequencing of lymphocytes and macrophages will delineate changes in individual cell types; immune cell functional state will be quantified using flow cytometry (FC), immunofluorescence (IF), supernatant cytokine analysis (SCA), and tumour cell killing (TCK) assays.
2. Tissue slice of cSCC cultured with simultaneous blockade of CD39, CD73 and A2AR, will be compared with single agent blockade and immune responses analysed with qPCR, FC, IF, SCA, and TCK assays.
3. Combined adenosine and PD-1 blockade of cultured cSCC slices will be analysed with qPCR, FC, IF, SCA, and TCK assays.

Implications
The results from this cSCC TSC project to investigate the adenosine pathway in cSCC immune dysfunction will help inform future clinical trials on cSCC immunotherapy.